Mechanism of axonal mitochondrial transport and quality control: impact on neuronal homeostasis and neurodegeneration

Technical abstract
Recently a novel mechanism was proposed for Parkinson’s disease which also has important implications for how mitochondria are maintained during normal ageing. However, the mechanism was worked out in a non-neuronal cell line. The aim of this project is to understand mechanisms by which mitochondria are maintained during ageing in neurons, and most specifically in their axons.